University of Bath and Bray Group Limited

To redesign the bespoke manufacturing and packing machinery used in production of skin treatment applicators to achieve a step-change in production volumes and meet demand from new international markets.